Core Capability for Chemistry Research: University of Manchester

Part A of the proposal makes the case for renewal and upgrading of core instrumental facilities in NMR, mass spectrometry, X-ray diffraction and atomic microscopy.

Part B makes the case for new and upgraded facilities in the four areas of the call.

Potential impact
See attached 'Pathways to Impact' statement